Gas-liquid interfacial scattering

This is a PhD research project in Chemistry. It will involve developing new methodology, advancing fundamental understanding, and informing applications of the scattering of gas-phase molecules at liquid surfaces. The development of surface-sensitive methods to study these processes presents a number of serious experimental challenges. One strand of the project will be to advance real-space imaging of the products of gas-liquid scattering. This technique will be applied to the collisions of OH molecules with the surfaces of functionalised organic liquid surfaces, of relevance to the uptake of OH on atmospheric aerosol particles. A parallel strand will be to develop new gas-phase projectiles that can interrogate, through reactive-atoms scattering, the surfaces of complex liquids. This will include, in particular, the development of metal atoms as a probe of the surfaces of technologically important ionic liquids and their mixtures.